Multimodal risk prediction in Traumatic Brain Injury (TBI) using automated CT image segmentation and longitudinal data for dynamic outcome modelling.

Almost 50% of the world’s population will experience at least one traumatic brain injury (TBI) in their lifetime. People in low- and middle-income countries face more than three times the risk compared to those in high-income countries. In high-income countries, TBIs are most common in older adults, usually from falls, while in lower-income and middle-income countries they disproportionately affect younger people, with road traffic accidents being the leading cause.
The severity of TBI is usually classified using the Glasgow Coma Scale (GCS) as mild (13-15), moderate (9-12), or severe (3-8). However, there is increasing recognition that the complexity of TBI presentation and diagnostics cannot be captured through a unidimensional framework. A newer approach to TBI classification known as the CBI-M framework incorporates clinical, biomarker, imaging, and modifier pillars that offer a more comprehensive, multidimensional characterisation of TBI. This framework, supported by an international initiative led by the US National Institute of Health (NIH) and the National Institute of Neurological Disorders and Stroke (NINDS), allows integration of diagnostic modalities such as imaging and blood-based biomarkers which may contribute to a ‘detailed pathophysiological characterisation’ of TBI that goes beyond the limitations of the traditional GCS classification.
Understanding this heterogeneity in TBI disease presentation and diagnosis, and its potential impact on functional and neurological outcomes is particularly important: even patients who classified with “mild” TBI, comprising almost 90% of all cases, are at high risk of suffering lasting neurological and functional impairments. Furthermore, TBI of any severity has been linked to a 63–96% increased risk of developing all-cause dementia.
Using the benefits of machine learning and traditional statistical methods, this doctoral project aims to deepen our understanding of neuroimaging features derived from patients with different severities of TBI and their effect on long-term functional outcomes. The project will classify Computed Tomography (CT) scans, the most widely used imaging modality following TBI worldwide to identify brain volumetric features most suggestive of poor functional outcomes which will then serve as markers for predictive modelling. My key aims are:
1. Extract volumetric features from CT scans that are predictive of poor functional outcomes at 3 and 6 months following mild, moderate, and severe TBI, using LASSO regression. This analysis will build upon pilot analysis conducted using a deep learning–based segmentation model, SynthSeg (Billot et al. 2023), and lesion volume data obtained the BLAST-CT analysis (Monteiro et al. 2020), both applied to the CENTER-TBI dataset (a European cohort study of ~4200 patients).
2. Evaluate whether volumetric features predictive of poor functional outcomes following TBI can be automatically extracted from both CT and MRI modalities and compare the predictive performance of each across multiple post-injury timepoints.
3. Develop a multimodal predictive model that integrates imaging, biomarker, and clinical data. This model will be trained and validated across datasets from different countries, patient subgroups defined by age and TBI severity, and longitudinal assessments from acute to chronic phases of injury, using the CENTER-TBI and TBI-Reporter datasets. The clinical utility of this model will be benchmarked against existing prognostic tools.